Robot:Group Social Interaction

Today's consumer and service robots have been designed for 1:1 interaction, but the majority of interactions in public spaces such as shopping centres and airports involve groups of people, which robots are currently unable to deal with effectively. BotsAndUs is a UK based robotics start-up developing state of the art consumer robots. This project aims to demonstrate the technical viability of extended and repeated human-robot interaction with groups, in public spaces. The goal is to create technology that equips robots with the ability to adapt to a variety of situations in public spaces, supporting their wide adoption across customer service roles, leading to more efficient businesses and increased customer satisfaction.